The Processing and Bulk Properties of New Low-Activation High-Entropy Alloys

Moving towards net-zero electricity production is critical for the UK's energy security and to reduce the impact of climate change. Nuclear fusion power is a prime candidate for long-term production of green electricity in the future. A number of existing metallic alloys have been proposed for use inside future fusion reactors, including in the plasma-facing components that experience the most challenging conditions. However, there remains a real possibility that these alloys are not suitable for use in such environments, since they have not been tested under the extreme conditions they will face (i.e., a high flux of fast neutrons and temperatures above 500C). Hence, there is a strong argument that new fusion-focussed alloys be designed and investigated to maximise our chances of a successful outcome.

High-entropy alloys (HEAs) are a relatively new class of alloys that have generated a lot of interest in the materials science community over recent years. Instead of being based around one principal alloying element (e.g., Fe in steels), they comprise multiple elements in high concentrations. This design philosophy has opened up a huge range of alloy compositions that have not been explored before. Some work has been started on designing low-activation HEAs for fusion, i.e., alloys are less likely to become radioactive for a long period of time following exposure to fusion reactor conditions (and hence won't have to be deposed of as long-life radioactive waste).

This project will 'scale-up' work on new low-activation HEA compositions that have already shown some promise, with particular focus on the VCrMnFeAlx suite of alloys (where x varies between 0 and 1). These alloys have been shown to exhibit good thermal stability, and some also exhibit some interesting microstructures that could lead to high-temperature strength. However, to date these compositions have only been assessed using very small quantities of material, so their bulk mechanical properties (e.g., stress-strain curves, high-temperature properties) have not been measured. Neither have their responses to bulk thermomechanical treatments that might be used during their large-scale manufacture. Hence, this project will use larger castings (on the scale of a few kgs) to assess such properties. Advanced high-resolution characterisation techniques will be used alongside conventional mechanical testing. All the results that are produced from these tests will be novel, since they have not been measured before for these alloys. Importantly, the results should indicate whether these materials are likely to be suitable for use in future fusion reactors.

Potential impact
Identifying a sustainable energy supply is one of the biggest challenges facing humanity. Fusion energy has great potential to make a major contribution to the baseload supply - it produces no greenhouse gases, has abundant fuel and limited waste. Furthermore, the UK is amongst the world leaders in the endeavour to commercialise fusion, with a rapidly growing fusion technology and physics programme undertaken at UKAEA within the Culham Centre for Fusion Energy (CCFE). With the construction of ITER - the 15Bn Euro international fusion energy research facility - expected to be completed in the middle of the 2020's, we are taking a huge step towards fusion power. ITER is designed to address all the science and many of the technology issues required to inform the design of the first demonstration reactors, called DEMO. It is also providing a vehicle to upskill industry through the multi-million pound high-tech contracts it places, including in the UK.
ITER embodies the magnetic confinement approach to fusion (MCF). An alternative approach is inertial fusion energy (IFE), where small pellets of fuel are compressed and heated to fusion conditions by an intense driver, typically high-power lasers. While ignition was anticipated on the world's most advanced laser fusion facility, NIF (US), it did not happen; the research effort is now focused on understanding why not and the consequences for IFE, as well as alternative IFE schemes to that employed on NIF.

Our CDT is designed to ensure that the UK is well positioned to exploit ITER and next generation laser facilities to maximise their benefit to the UK and indeed international fusion effort. There are a number of beneficiaries to our training programme: (1) CCFE and the national fusion programme will benefit by employing our trained students who will be well- equipped to play leading roles in the international exploitation of ITER and DEMO design; (2) industry will be able to recruit our students, providing companies with fusion experience as part of the evolution necessary to prepare to build the first demonstration power plants; (3) Government will benefit from a cadre of fusion experts to advise on its role in the international fusion programme, as well as to deliver that programme; (4) the UK requires laser plasma physicists to understand why NIF has not achieved ignition and identify a pathway to inertial fusion energy.

As well as these core fusion impacts, there are impacts in related disciplines. (1) Some of our students will be trained in low temperature plasmas, which also have technological applications in a wide range of sectors including advanced manufacturing and spacecraft/satellite propulsion; (2) our training in materials science has close synergies with the advances in the fission programme and so has impacts there; (3) AWE require expertise in materials science and high energy density plasma physics as part of the national security and non-proliferation strategy; (4) the students we train in socio-economic aspects of fusion will be in a position to help guide policy across a range of areas that fusion science and technology touches; (5) those students involved in inertial fusion will be equipped to advance basic science understanding across a range of applications involving extreme states of matter, such as laboratory astrophysics and equations of state at extreme pressures, positioning the UK to win time on the emerging next generation of international laser facilities; (6) our training in advanced instrumentation and control impacts many sectors in industry as well as academia (eg astrophysics); (7) finally, high performance computing underpins much of our plasma and materials science, and our students' skills in advanced software are valued by many companies in sectors such as nuclear, fluid dynamics and finance.